Precision tests of the Standard Model with lattice QCD

The proposed project for this PhD is about developing new techniques to understand and thereby reduce sources of statistical noise in a large (and numerically expensive) dataset generated in a lattice QCD calculation. An example application, where noise limits what we can currently do, is the calculations of correlation functions from which we can determine the strong interaction (QCD) contribution to the anomalous magnetic moment of the muon (and thereby determine whether new physics is present or not in the upcoming experimental results).